Future-Ready MK

As a place of technological and societal innovation supported by local universities, Milton Keynes functions like a prototype Future City Demonstrator. Building on its economic strengths and its civic vision, MK will integrate its city-wide systems to maximise enterprise and jobs growth, business innovation, research and technology development. Integration will include community engagement, energy, health and wellbeing, housing, infrastructure planning and regeneration, transport and waste management. Integration will build on existing innovative projects such as a smart grid, electric mobility and telehealth. Outcomes will have a positive impact on the urban environment, citizens' experiences and the quality of city life. MK is growing with opportunity and offers a future-ready city in which people enjoy living, learning and working and where enterprises can develop innovative services that help manage future economic, environmental and social demands.